Bootstrapping string theory

The AdS/CFT conjecture provides an exact description of string theory in negative spacetime curvature in terms of conformal field theory (CFTs) that lives on the boundary. These CFTs are usually strongly coupled though, which makes them difficult to study using standard perturbative methods like Feynman diagrams. We will use non-perturbative methods such as the conformal bootstrap and supersymmetric localization to study these CFTs at strong coupling, which will allow us to understand the dual string theory at strong coupling.